Metabolite profiling and bacterial community structures in polymicrobial infections

This project seeks to understand how bacterial pathogens from polymicrobial infections interact with each other and how these interactions shape infection progress and outcome. We will use bacterial pathogens that frequently co-infect the lungs of people with a genetic condition called cystic fibrosis (CF). These bacterial pathogens secrete metabolites into the infection environment, which allow them to compete or cooperate with other microbial organisms. We will use a unique porcine ex vivo lung model to re-create the CF lung environment and subsequently apply microscopy, mass spectrometry guided metabolite analysis and bacterial genetics to i) unravel how co-infecting bacterial pathogens influence each other's behaviour, ii) how this influences the dynamics of the infection and iii) how these processes are stirred by secreted metabolites. The successful student will receive hands-on training in bacterial genetics, mass spectrometry and metabolite analysis and get the chance to work with an established ex vivo lung model. Understanding the dynamic processes that shape the interaction between bacterial pathogens will ultimately help the development of new treatment strategies for polymicrobial infections.